Rational design and pre-clinical testing of a PfRH5-based vaccine immunogen

We propose to use rational structure-guided methods to design a vaccine immunogen that prevents malaria parasites from getting inside our blood cells.
Malaria is one of the most-deadly diseases to affect humans, causing over two hundred million cases and 600,000 deaths each year. Our ability to control, prevent and eradicate malaria has been hampered by lack of an effective vaccine. In major recent advances, the first two malaria vaccines, RTS,S and R21, have been licenced. However, these require multiple doses and provide only limited protection in phase III trials, which wanes over a few years. It is imperative that new vaccine components are developed.
A critical stage in the life cycle of the most-deadly malaria parasite, Plasmodium falciparum occurs as it replicates within our red blood cells. If we prevent the parasite from getting inside our blood cells, then we can prevent the symptoms and transmission of malaria.
The parasite uses a very active process to invade our blood cells. Central to this is a five-component piece of machinery, the PfPCRCR complex. This forms a bridge between parasite and blood cell that is required for invasion. A vaccine which induces the production of antibodies against PfPCRCR could prevent invasion and prevent malaria.
One component of PfPCRCR, known as PfRH5, has been tested as a vaccine. These trials have been promising, as when volunteers were injected with malaria parasites, the growth of the parasites in their blood was slowed in the PfRH5-vaccinated individuals. However, this PfRH5-based vaccine was not sufficient to prevent them from developing malaria as it did not induce sufficient high-quality antibodies to fully block blood cell invasion. Can we produce an improved version of PfRH5?
Our overall aim is to use structure-guided reverse vaccinology to generate the best possible PfRH5-based vaccine immunogen. Vaccination with a complex immunogen induces antibodies which bind to various parts of that molecule. In the case of PfRH5, only some of these antibodies prevent blood cell invasion. We have already determined the region of PfRH5 that is recognised by these growth-inhibitory antibodies and are now ready to use structure-guided methods to produce a vaccine immunogen which specifically presents only this region to the immune system.
A highly effective vaccine immunogen has multiple properties. As well as selectively inducing only the best antibodies, it should be stable and easily and inexpensively produced. Often fusing a vaccine immunogen to a virus-like particle will boost its ability to generate a large quantity of antibodies and so we also aim that our immunogen can be directly fused to virus-like particles. This direct genetic fusion is important as it can then be delivered through different vaccine delivery platforms, including mRNA-based methods as well as protein formulations. Finally, even the best vaccine immunogens may not be sufficient alone and so it is important that they are compatible with other immunogens for a multi-component vaccine.
In this proposal, our aims are therefore to design the best possible PfRH5-based immunogen and develop methods to directly couple it to a virus-like particle. We will then test this immunogen in a standard pre-clinical model of parasite growth, either alone, or in conjunction with an immunogen targeting a different component of PfPCRCR.
The outcomes of this study will be the best possible, pre-clinically tested PfRH5-based vaccine immunogen ready for clinical testing in future malaria vaccines.